Farm-PEP: Performance Enhancement Partnerships

Farm-PEP (Performance Enhancement Partnerships) develops the platform, tools and partnerships that will enable farmers, advisors, industry and scientists to identify, test and share crop production practices that work on-farm. This will be achieved by: 1\. Providing farmers with the platform and digital connections that enable them to access and develop knowledge and develop/share ideas for improving farm performance; 2\. Providing benchmarking tools so that farmers can compare to other farms and identify what factors are driving/constraining performance, 3\. Developing digital tools that enable farmers and advisors to conduct field-scale experiments to test new ideas on-farm.